The case for wellbeing as a key performance indicator in the transition toward sustainable farming and food systems:

Project Title in full:
The case for wellbeing as a key performance indicator in the transition toward sustainable farming and food systems:

A study into the linkages between wellbeing, agroecology and systems change among female growers in sustainable horticulture/agroecology in (the UK)

The aim of the project is:

Transitioning from the broader issue to a particular focus.

specific sector - agroecology

population - female growers

link in the system - WELLBEING - human-ecosystem/soil relations; agroecological growers and the wellbeing economy/planetary boundaries framework???

Micronutrient, plant / animal species, etc.

Why does this particular focus matter?